RS Fellow - EPSRC grant (2014): Quantum computation as a programming language

The passage to quantum computing has the potential to make computer systems and protocols much faster and much more secure. The purpose of this project is to understand quantum computation using the tools that have been developed for programming language theory.

Potential impact
Please refer to attached Royal Society application